Using a novel hydrogel and polymer surfaces to produce an in vivo like bone marrow niche for heamatopoietic stem cells in vitro.

Studentship strategic priority area: Healthcare Technologies
Keywords: Hydrogels, polymers, materials characterisation, stem cells, stem cell niche

Absract: Haematopoietic stem cells (HSCs) are responsible for the production of the various cell types found in our blood. In vivo these cells are found in specialised microenvironments known as a stem cell niche within the bone marrow. In this stem cell niche HSCs are found alongside mesenchymal stem cells (MSCs) and other cells which help support and maintain the HSCs. The problem with current HSC research is the changing of cell phenotype, cell differentiation and loss of stemness when in vitro. This project looks to use novel hydrogels along with MSCs to reproduce the in vivo niche in vitro. Using poly(ethylene) glycol maleimide (PEGMAL) hydrogels as well as poly(ethyl) acrylate (PEA) surfaces. The stiffness of the gel can be altered by changing the ratio of PEGMAL to crosslinker added during gelation this is an important property of the gel as stiffness has been shown to have an influence in stem cell differentiation. Another addition to the gel is fibronectin (FN), a glycoprotein found in the extracellular matrix, which can aid in cellular adherence and allows the introduction of growth factors into the system. FN can also be adsorbed onto the PEA surface serving the same purpose as in the gel. Gel stiffness, crosslinking and composition as well as characterisation of the polymer surfaces will be considered using AFM, rheology, SEM, TEM and XPS. MSCs will be seeded into the bioengineered niches to look for niche marker expression (in cell western, PCR, flow cytometry) bure HSCs are added and characterised for self-renewal markers (flow cytometry).